Nonperturbative methods in quantum field theory

Recently, there have been important developments in the mathematical methods used to tackle the nonperturbative aspects of quantum field theories. Topics such as higher-form symmetries, generalized 't Hooft anomalies, higher-group structures, etc. are becoming indispensable tools to understand various structures of quantum field theories. The thesis will focus on using these techniques to analyze strongly-coupled gauge theories. The analysis will include the study of vacuum structure, extended objects (e.g., domain walls and string), composites, and condensates in strongly-coupled theories.